University of Ulster and CDE Global Limited

To develop a Smart Data Mining System for inclusion within the current and future range of machines. This will provide vital design and performance information for designers and users of the equipment.